Differential co-expression in DNA microarray data

Technical abstract
The major objective of this proposal is to instigate a new programme of bioinformatics research into differential co-expression analysis at the IAH. We will do this by improving the implementation of differential co-expression analysis in the CoXpress package, and by developing its application to specific areas of investigation in host-pathogen interactions in livestock diseases.